Making Travel on the Highland Mainline part of the Highland Adventure!

The project will bring the stations and journey of the Highland Mainline, Perth to Inverness, into the digital tourism experience of the central Scottish Highlands. From the Victorian era rail has always been an important way for leisure travellers to reach the Scottish Highlands and this is an opportunity to include rail travel and connect up rail travel with walking and cycling travel in destination. The project will leverage a 'key strengths' of rail over road travel, the station waiting rooms, platforms and the environment of the rail carriage, to make the journey part of the adventure, through AR, information and cultural audio. The project will bring the greenest forms of travel, rail, walking and cycling, into connected seamless green adventures for leisure travellers.